Using artificial intelligence to extract retinal and neural information and to use Big Data multi-omics to discover biomarkers of disease.

The retina is the only part of the body where blood vessels and nerves can be directly visualised. Measures of retinal arterioles predict cardiovascular disease, retinal venules are associated metabolic diseases such as diabetes, and the retinal nerve fibre layer thickness is associated with cognitive function. With the explosion of artificial intelligence in image analysis, this project aims to extract data from longitudinal retinal photographs and scans in over 6,000 participants from the TwinsUK cohort, taken over 20 years, and to use novel AI/machine learning techniques to examine "Big Data" omics technologies that are available in this unique and fascinating twin cohort.

The two supervisors for this project have been working with the TwinsUK and other cohorts on large-scale genetic epidemiology studies of common age-related eye diseases, such as genetics and metabolomics, using machine learning and other analytic techniques. Examples of their work are included in the references below.

The aims of the project are to
1. extract cross-sectional and longitudinal measures from available retinal photographs and optical coherence tomography scans from TwinsUK participants
2. examine available genomics, metabolomics, proteomics and microbiome datasets to look for biomarkers and predictors of disease. Associations will be validated using available datasets such as the UK Biobank study.
3. To apply machine learning methods such as random forest designs to identify features of importance which can be studied further

1. For the first year the objective will be to
a. complete a systematic review of retinal image analysis techniques, and to
b. extract cross-sectional and longitudinal data on retinal blood vessels (including arteriolar and venous diameter, fractals and branching patterns) and neural measures (such as retinal nerve fibre layer thickness). The initial plan is to use established and openly-accessible platforms such as Automorph for the retinal photographs, and to explore other automated analysis methods of OCT scans included manufacturer analytic modules.
c. perform simple linear regression studies on outcomes of interest such as cardiovascular disease and diabetes.
2. The second year objectives will be to
a. perform random forest tree analyses of cross-sectional and longitudinal metabolomic array datasets matched to retinal vessel measurements, to examine predictors of change and identify novel biomarkers across a wide range of phenotypes.
b. As the student has an engineering/artificial intelligence background, they will be free to explore further image analysis techniques, using TwinsUK data as a trial set to compare the many algorithms that have been published and are available, and to collaborate with other UK and international researchers in this field, including the upcoming UK Biobank new ocular phenotyping currently being planned.
3. The third and fourth years of the project will develop these analyses further, incorporating genomic and microbiome measures in the analyses to perform truly multi-omics studies with unique longitudinal datasets available within TwinsUK and with our international collaborative networks such as the International Glaucoma Genetics Consortium and the Consortium on Refractive Error and Myopia.